Manchester Metropolitan University and Anderton Board And Packaging Limited

To undertake a strategic cultural and transformative change of the business management capabilities that will improve operational agility, core market performance, and enable the exploitation of strategic supply chain and market expansion opportunities, whilst maintaining integrity of high performing business functions.